High Pressure Production of High Value Products from Biotransformations

This project brings together two UK SMEs that are world leaders in PI, process design and small footprint reactor technologies to deliver significantly improved economics in existing and new chemical manufacturing processes. Speciality and fine chemicals sectors are of major significance, providing ‘high-value, knowledge-intensive goods'. The consortium will focus on high pressure biotransformations enabling the production of high quality product in a reduced time frame. The application of integrated process and reactor design will reduce the timescale and the technical risks currently experienced in adapting existing bioprocesses to new targets and in transferring laboratory or pilot scale reactions to full scale manufacturing processes. HiBioPro will prove the advantages of the innovative reactor design and detail the process improvements for the industry sectors.